A Contrarian in Search of Tradition - PostWar

My PhD will provide the first in-depth scholarly account of the career of Diane Ravitch, who is widely
considered one of the most significant contributors to public debates about US education in the 20th
century. Born in 1938, Ravitch has shaped American educational policy in a range of ways - as an
historian, commentator and adviser, and as a government official - since the 1960s, and so allows us
to analyse a series of major shifts in the political, cultural and intellectual history of American
education. Beginning by charting the origins of her interest in education in her personal experience of
the American public school, I go on to contextualize Ravitch's various important interventions in
debates about education. As a neoconservative, she defended public schools against New Left attacks
in the 60s/70s, and in the 80s promoted higher educational standards, as well as developing an
emphasis on 'common culture', rather than diversity, in response to multicultural theories of education.
Through her roles in government and think tanks from the 90s, Ravitch was then exposed to neoliberal
ideas in education (emphasising measurement, accountability and privitisation) and became a
supporter of the 'reform agenda' of standardised testing, teacher/school accountability and school
choice. Since 2007, however, Ravitch has become a prominent opponent of that reform agenda. My
thesis argues that, throughout her varied career, Ravitch has retained certain 'traditionalist' ideas,
based on support for public schools, a broad curriculum and a respected teaching profession, which
she has defended against critics both on the left and, more latterly, the right. This project builds directly
on my MA dissertation which examined Ravitch's early career and her experience of the 1968 Ocean
Hill-Brownsville dispute about community control of schools. Thus I already have a substantial
research base for my discussion of the pedagogical conflicts between the New Left and
neoconservatism.